Optical Sources For Secure Timing In Critical Infrastructures

Secure and reliable timing signals underpin several critical national infrastructures, such as positioning & navigation, secure communications, financial systems, and the power grid. Current systems rely on the global navigation satellite system (GNSS) for a timing reference, which is vulnerable to outages caused by malicious attack (GPS jamming). Atomic clocks are the most accurate clocks in existence, and the rollout of ‘chip-scale’ atomic clock has the potential to enhance security, performance, and efficiency; removing the dependence on GNSS. A chip-scale clock uses laser light with very high purity, tuned to the exact frequency of atomic energy states to create a timing reference. This objective of this project is to develop a reliable and stable laser source which meets this requirement, and will be guided by a set of specifications from the National Physical Laboratory (UK). The project brings complementary expertise in compound semiconductor material design and wafer-scale production of Cardiff University, supported by industrial partners in the South Wales Cluster, with advanced novel laser structures developed by University of Illinois at Urbana-Champaign.